Understanding the pre-flare trigger

Solar flares are the most energetic phenomena in the solar system, releasing their energy in just minutes. They have an impact on the the Earth's atmosphere and can disrupt satellites. Spacecraft are used daily by us to communicate, make business transations, and travel. This project is to understand the trigger of solar flares. It is known that magnetic complexity and magnitude are all factors that lead to large flares. But it is not know what exactly triggers a flare, and when exceptionally large ones will occur. At the peak of this solar cycle, we now have an extensive database of flares that have been observed spectroscopically with the Hinode EUV spectrometer. This allows us to explore the dynamics in the corona. The recently launched IRIS spacecraft studies the mysterious chromosphere spectrscopically and we now have a number of examples of flares being observed simulateously with the two spacecraft. This project will involve analysis of these datasets to produce the physical characteristics that lead to a solar flare occurring.